SAPPHIRE Solar Amplification for PV by Photon enhanced IR Emission

SAPPHIRE will deliver a world-first demonstration of a photon multiplier film working on a silicon solar cell. This technology has the potential to boost the power output from silicon photovoltaics by up to 20% and further reduce the cost of solar generated electricity.